ChemCam Studies of a Habitable Environment on Mars

Using Mars Science Laboratory ChemCam data to study the composition of Martian rocks in Gale Crater. This includes both sedimentary rocks, which record aspects of the ancient environment of the crater, as well as igneous float rocks which can provide insight into geological processes on Mars.